Variability of Young stars

The student will use observational data obtained as part of the HOYS-CAPS citizen science project (long term, multi wavelength, high cadence optical time series photometry) to study the variability of young stellar objects in nearby clusters. The student will in particular focus on the obscuration of the star by material in the accretion disk and use these effects to study the spatial distribution and properties as well as evolution of this material on very small scales.